Exploring the Diversity in Accretion-Powered Transients

In this project I will investigate the role of accretion in a variety of transient object classes/subclasses: gamma ray bursts (GRBs), tidal disruption events (TDEs) and the new and mysterious fast blue optical transients (FBOTs). These classes span a wide range of luminosities, rise-fade times and energies, but all are theorised to involve accretion in some form. That being said, there are many unanswered questions as to how exactly accretion processes occur in these transients. In studying the role of accretion in these transients, we simultaneously must account for the role of compact objects such as black holes (BH) and neutron stars (NS). The explosion scenarios of each transient class mentioned above is thought to involve at least one such object, and so this project will also concern itself with the formation of compact objects. As compact objects tend to arise from massive stellar death, this, in turn, requires an exploration of the life cycles of the largest and most extreme stars. This will likely lead to the study of several classes of core collapse supernovae (CCSNe). Further, the prominence of accretion-powered astrophysical jets in several of these transient classes/subclasses must also be taken into account in order to fully understand the effect of accretion in these systems. This project aims overall to comprehensively examine the conditions required to produce accretion-powered transients and their characteristics upon occurrence, using both real-time data from observation (~ 80% of overall project) and theoretical models (~20%). This will be done in order to refine our characterisation of these objects, and to hopefully aid in the characterisation of newer, more exotic classes.